Forensic science aspects of the ageing skeleton

The project aims to investigate the histological, elastic and anatomical aspects of the skeleton, in particular to explore ageing in the rib and clavicle. These findings will have applications in forensic science and industry (insurance, litigation, automotive safety etc.)